Financial structures for enabling innovator participation and success: experimental evidence from challenge prizes

This project investigates how different financial support structures affect innovator success in pull mechanisms for funding innovation. Using randomised control trials within challenge prizes hosted by Challenge Works (a social enterprise founded by Nesta), we aim to compare the effects of staged-financing (up-front grants with reward incentives given later) and pure prize rewards given only after work completion, to determine the impact on participation, and research, development and innovation quality. By examining how financial structures in prize design influences innovation outcomes, this research will provide actionable insights for optimising R&D funding and informing practices within research-performing organisations. The findings will help policymakers and funding bodies develop more effective support mechanisms, fostering inclusive and high-impact research and innovation.